An investigation into the provision of ICT to support behavioural monitoring of children with autism

Autism is a developmental disorder, which usually diagnosed in children before the age of three years old. It is estimated to affect approximately 1 in 100 children and is characterised by a range of behavioural excesses and deficits in the areas of social imagination, communication and social interaction. These behaviours often pose significant challenges to parents or caregivers and affect the development of positive and adaptive skills.

A number of approaches exist that aim to reduce such socially challenging behaviours while increasing socially significant ones. The most notable evidence-based approach is Applied Behaviour Analysis (ABA). Using the core principles of ABA, Behaviour Analysts (BAs) aim to increase/decrease behaviours through a process of understanding the events that occur before and after a behaviour. By understanding these events (the function), procedures can be implemented, which attempt to modify the behaviour. As a result, maintaing careful data collection are essential in order to identify the causes and effects surrounding behaviours.

As the emphasis is on early intervention, children are usually of a pre-school age when they commence home-based intervention programmes. During these programmes, parents typically carry out their own behavioural collection procedures due to the predominant lack of availability and high cost associated with BAs. Subsequently, a typical care model involves parents taking a pivotal role in their child's development by 'learning' to deliver autism intervention programmes supported by home-based therapists, under the direction of a BA.

Although paper-based methods exist for supporting data collection, such records are commonly misreported. Reasons for this include the workload involved in implementing and coordinating ABA programmes that do not afford much time to record specific events as they happen and manual collection is cumbersome and impractical especially for those behaviours occurring outside of the home environment. Additionally, parents/therapists often find it difficult to accurately identify the triggers surrounding a behaviour. As a result, there is often missing/incomplete data, which in turn leads to delays in understanding the function of a behaviour.

As a consequence of the issues surrounding behavioural monitoring, a partnership has formed between the University of Ulster and PEAT, a Northern Ireland Autism charity dedicated towards supporting home-based autism intervention. Together, we believe that a Connected Health care model similar to that, which has been applied to support conditions such as dementia and chronic disease management can help to improve home-based autism intervention, particularly in the area of behavioural data collection and analysis.

Using a clinically-led and user-driven design methodology we aim to investigate and develop a suite of ICT services. Specifically, we will build upon developments in smart-phone technology to provide a touch-based interface for parents/therapist that supports fast data entry. An underlying decision support algorithm will guide Users through the recording process, thus permitting the flagging of specific behaviours. Furthermore, a clinical web-portal will be developed to allow BAs to remotely assess the progress of ABA programmes and to respond to queries and provide feedback to the smart-phone users. Surrounding these services will be a central data repository to store all of the information recorded and linked to this will be a set of data mining algorithms which will inform BAs about any underlying correlations between behaviours and their respective causes and effects. In this way, we aim to provide a knowledge-base that will reduce the time required to determine the function of a behaviour.

Addressing this aim will allow the project to support improved compliance, accuracy and user satisfaction among all users and ultimately serve to promote improved autism intervention.

Potential impact
If the objectives of the proposed project are met, the outcomes have the potential to offer impact within short-term, medium-term and long-term time-frames.

In the short-term, therapists and parents will benefit from the computerisation of current paper-based data collection methods (ABC charts) for maintaing a record of observable behaviours. The current paper-based methods are both error-prone and cumbersome, thus leading to gaps in the data. The outcomes of this project will provide caregivers with a convenient method for recording and storing observable behaviours. Furthermore, the developed algorithms will offer an additional layer of support, which is not possible with paper-based methods. Specifically, parents and therapists will be guided as to the likely causes and effects of a particular behaviour through underlying association rule mining. This approach has been widely used in other domains for discovering correlation and patterns between different antecedent-consequences in large datasets, for example, in stock share purchasing, supermarket sales analysis and recommender systems. Many existing approaches are too complex for the target user group, going beyond the level of detail required to support home-based intervention. As a result, this project will focus on reducing the size of the result set returned by data mining operations by embedding domain knowledge within the algorithms utilised, thus leading to more intuitive, simplified user interaction.

In the medium-term, the outcomes of this project will be used to direct the treatment of children with autism. As previously stated, the identification of observable behaviours is key to successfully helping children with autism to develop their skills and improve their quality of life. Specifically, this project offers the potential to increase the speed with which observable behaviours can be identified and correlated to relevant antecedent (cause) information and resulting consequences (effect). In addition to the digital history that will be maintained through the provision of a data repository, this will offer the potential for improved examination of behaviour trends, which will be supported through the provision of querying and graphing functionality, delivered via a clinical web portal.

Within the long-term, this project will contribute towards existing products, such as SimpleSteps, which aims to provide families/therapists with basic skills for undertaking home-based treatment without the full-time support of ABA professionals. Indeed, given that the demands for home-based autism intervention far exceed the number of qualified ABA professionals, such such knowledge is necessary to support parent/therapists to record and appreciate the function for exhibited behaviours.

Finally, the successful development of decision trees to provide decision support will help guide parents to record relevant and accurate data while data mining algorithms will allow ABA professionals to observe trends in behaviour over time. Both of these advancements will enhance caregiver's / BA's treatment knowledge and streamline the intervention process thereby offering the potential for both societal and economic impacts.